Manchester Metropolitan University and Servicepower Technologies PLC

To advance the technological base by applying a quantum annealing optimiser to current and planned future service offerings, thereby operational costs and improving customer service levels.